Helping brick-and-mortar retailers to profitability; with game-changing computer vision AI on IoT devices

Brick-and-Mortar retailers are desperate to improve the profitability of their physical stores, now so more than ever in the wake of Covid-19 lockdowns. To quickly recover, retailers will need to measure every aspect of their stores and customer behaviours, to understand what new factors are now affecting sales performance. However, there is no solution that can rapidly scale full-store coverage to \>100 locations, offer the insight quality needed to make successful revenue generating decisions, and suitably protect customer and staff privacy.

Aura Vision has pioneered a unique plug&play AI technology that uses existing security cameras in retail stores to understand how different types of people move and engage throughout the store, and now includes covid-secure features such as social distance heatmaps, real-time occupancy reporting and PPE compliance measures. It fully protects customer and staff privacy and is helping retailers significantly increase their in-store revenues.

In order to make the solution even more cost-effective to scale, Aura Vision is looking to use a new type of cutting-edge hardware that is purpose built for next-generation AI software to process video. This will enable retailers to scale full-store coverage \>100 locations and harness the power of big-data behavioural insights across every store for the first time, to really understand how customers come to purchase their products.

By 2026, we expect to be deployed in a large number of UK locations, providing a boost to the UK's high-streets, helping prevent potential store closures and job losses, and enabling retailers to make their stores more profitable overall.

Aura Vision is a team of 6 ambitious experts with experience in commercialising complex technology. The team is also backed by over 30 investors including Y Combinator, Pioneer Fund and global retail brand ASICS.